SIMPLE - Scalable Integration Methods for Production of Labels with Electronics

Printed/thin-film electronics built on plastic and other cheap substrates (paper/card) can enable new products in high volume markets such as consumer packaging and anti-counterfeit labels. The printed electronics market is estimated to be £1.5Bn today, growing to £30Bn by 2021 and £200Bn by 2027 (IDTechEx). Integration methods to connect these thin-film components which provide power, display/lighting, logic and circuitry are required to provide functional products to end-users. Conventional electronics on PCBs is rigid, difficult to distribute within products and over-engineered, resulting in high cost for these applications. In conjunction with other thin-film components (displays, printed batteries) PragmatIC's printed logic can overcome these constraints and enable many new ultrathin form-factor products. SIMPLE will demonstrate integration methods for volume production (Mns-Bns per annum) of intelligent labels.